UniPEDD - Universal Predicting Engine for Dirty Data

Warwick Analytics (WA) has created (with support of TSB Grants) a prototype
“SigmaGuardian” to help find root cause of manufacturing faults particularly for automotive,
aerospace & electronics. The software was developed specifically for this domain.
From discussions with partners and direct approaches, it’s suggested that the tools be altered
to support other industries where structurally-similar problems exist and are unaddressed by
current state-of-the art analytics. WA would like to investigate under a Proof of Market
project the viability of using its tools in other industries and any changes required.